FlowPaw

FlowPaw is a new coding kit from DSPRobotics that makes it easy for anyone to learn programming by making their own gadgets and gizmos. Its unique combination of hardware and software is extremely accessible and makes learning about programming and electronics fun and engaging.

The FlowPaw board is extremely versatile and gives you access to a whole range of electronic gadgetry whilst the FlowStone software provides an easy way to program it. This allows users to start simply and quickly with graphical programming before progressing on to text based programming.

DSPRobotics will use Innovate UK funding to further development and customise FlowPaw for its target markets.